PV-SoilSayer: Optimising PV Soiling Monitoring

Enlighten Energy specialises in innovative solutions to renewable energy challenges, particularly asset optimisation. With an international team of PV experts, Enlighten Energy is seeking to bring to market an innovative sensor-based technology that optimises the PV panel cleaning process, reducing energy production losses and significantly increasing the efficiency of PV panels.

With PV cleaning being one of the most expensive components of Operations and Maintenance (O&M) costs, Enlighten Energy is providing a solution that not only improves the outputs of this renewable technology, but also increases the adoption of PV through lowering annual running costs.

Enlighten Energy is committed to supporting the global shift towards 100% power generation through renewable sources, and believe that this project and the further development of the core technology for further applications within the renewable energy sector, can bring countries closer to this point.